Tumour Detection in the Breast

Although the biggest cause of premature female death, if diagnosed early breast cancer is curable. Zedsen is therefore developing a unique, wearable device which contains completely harmless next-generation sensors. It will be low cost, completely safe and will be both quick and simple to use. A smart phone will remind the owner once a month to wear the device and conduct a scan. If any abnormality is detected it can then be dealt with rapidly and simply. This highly innovative technological breakthrough from Zedsen, now being part funded by Innovate UK, represents yet another UK healthcare world first.